Queen's University of Belfast and SDG Construction Technology Limited KTP 23_24 R2

To develop and market a range of innovative precast concrete accessories which facilitate structural health monitoring and are at the forefront of construction technology innovation, globally.